Reimagining Scottish Material and Social Networks through the Latin American Collections at the University of Aberdeen Museums and Special Collections

The University of Aberdeen Latin American collections are the largest of any Scottish university and third largest in all Scotland (Kwasnik 1994), yet relatively understudied, making them an overlooked resource for understanding Scottish and Latin American encounters and ways to make evident and then decolonise obscure imperial networks. Focusing on the reasons and ways archaeological, ethnographic, and herbarium objects were acquired, this research examines lost histories of transatlantic interactions and power relationships through the lives of Scottish donors and collectors, Latin American guides and makers, and the objects that bind them in long-standing connections that continue to this day.